The University of Manchester and Mettler-Toledo Safeline Limited

To develop, embed and exploit advanced electromagnetic modelling capabilities for improved metal detector design with improved sensitivity to discriminate contaminants.